Sartorial Biographies: Fashioning Black Identities in Early Modern Britain

This CDP will examine the lives of early modern Black Britons, free and enslaved, through the lens of histories of dress and personal appearance to reveal aspects of their social status and identities that to date have remained hidden. Analysing the clothing they are shown wearing in portraiture and genre scenes, and the garments they are described wearing in probate inventories, household accounts and personal narratives sheds new light on how they saw themselves and how they were seen by early modern British society. Research will explore how they dressed their hair, to signify conformity or individuality, in an age when hairstyles were awkward and artificial for all Britons. The perspective of 'sartorial biography' will narrate the experience of those enslaved from their dress as free Africans through slavery, and for a fortunate few, to a very different form of freedom in Briton. The influence of African dress and aesthetics on early modern British society will be examined.